Men, masculinities and post-coital pregnancy avoidance, Ghana

This research seeks to explore the relationships between men, masculinities and post-coital pregnancy avoidance (emergency contraception and induced abortion). Sexual and reproductive health and rights (SRHR) remain highly politicised, with many people facing continued obstacles in access.

Demographic research on SRHR has historically focused on women aged 15-49. However, there is increased recognition of the need to understand the frequently masculine dominated contexts in which individuals operate.

Research has indicated that individuals' pathways and use of emergency contraception and abortion services are frequently dominated by those around them. There remains a dearth of research that critically examines contextually appropriate ways to explore men's relationships with hegemonic masculinities and the role that this might have in shaping involvement in emergency contraceptive and abortion pathways.